Building a Collaborative Computational Project for Volume Electron Microscopy

VolumeEM (vEM) is a group of techniques that are used to image biological material through continuous depths of at least one micrometre at nanometre resolution. vEM is applied extensively in neuroscience to image brain tissue at a large enough scale to reveal functional units and at high enough resolution to locate synapses. vEM techniques are now being applied to a wide range of biological systems, bridging the gap between the functional imaging of fluorescence microscopy and the molecular detail of cryoEM. Imaging produces datasets with typical sizes in the 10s to 100s TB range, leading to many challenges in data management, processing and interpretation. AI techniques are becoming widespread to automate the identification of features in complex data, and there is a pressing need for a collaborative community to coordinate and standardise efforts in the field.
Over the last 5 years, a grassroots community has built up in recognition of the common problems that vEM scientists face in sample preparation, microscopy and data analysis. This effort was initiated by the UK community, but now includes international partners, particularly from the US and Europe. As a volunteer effort, activities have been limited to knowledge sharing and advocacy. The time is ripe for the formation of a Collaborative Computational Project to formalise collaboration in computational areas of vEM. In this proposal, we outline an engagement plan to scope the remit of a CCP-volumeEM (within the broader vEM field), followed by the establishment of formal structures. We are aware of CoSeC through the work of existing CCPs, and are keen to engage with the broader UK computational community.
We propose a set of specific activities broadly divided into community building, technical scoping projects, and training and skills development. Outreach events will ensure that we reach all relevant parties within the UK and beyond, both within the vEM field and in relevant computational areas. The issues we face in tasks such as handling large datasets and segmenting and identifying complex objects, while minimising the cost and environmental impact of processing, are common across many research fields and we believe we can benefit from the expertise within CoSeC. Scoping studies will establish key areas for research software development. Current provision across the community is often split between bespoke in-house scripts, written for the latest experiment types but hard to share, and commercial platforms which are professional but less flexible. Finally, with a community made up largely of experimentalists, user training is an important component, as well as fostering a cohort of software developers.